BotsAndUs Consumer Robotics: Human-Robot Interaction

BotsAndUs is a UK based robotics start-up looking at developing a state of the art robot-human-interface that will lead to the wider adoption of consumer robots. Their project combines software and hardware developments from a variety of engineering sectors, focusing on extended and repeated human-robot interaction. Their goal is to create technology that attracts humans and leads to a meaningful connection between them and their robots by making the latter easy to use, interactive and indispensable.